University of Sunderland and Mistura Enterprise Limited

To develop an innovative Software as a Service platform that will enable patient self-management of health conditions through personalised medicines information. Branded as 'whatsmychoice', the platform will be licensable to health professionals, organisations and patients.